Holosite Gen 3 - Revolutionary AR for Digital Construction

The UK construction industry loses £5B every year correcting out-of-tolerance errors that cannot be detected until weeks after an installation is complete. The fundamental problem is that construction workers build 3D assets, designed in 3D, from a 2D drawing.

XYZ Reality is using Augmented Reality (AR) to enable all construction stakeholders including builders, to work from the same 3D model, without the need for 2D drawings. This enables users to build it right first time and eliminate re-work.

This innovative workflow allows public and private sector developers to build more, in a shorter space of time, at a lower cost. By virtue of having real time validation, HoloSite AR removes the final barrier to a truly digital construction site, unlocking efficiencies with major economic and environmental impact.